MySafety Covid-19

Invigilatis will deliver a Covid-19 work management solution to enable work sites to continue operating safely, even when members of the site team have either isolated or tested positively for coronavirus.

Currently, when coronavirus effects any member of a team of workers, the only safe option available to their site manager is to close the site down. Given there may be many more months before the pandemic is fully under control and the UK economy needs to be restarted, it is important that work sites recommence operations and people are assured they can work safely.

Invigilatis' has a good reputation for creating innovative mobile solutions with underlying business intelligence to support work management: most recently MySafety, a mobile solution developed in 2019 to improve incident reporting and safety for the extremely hazardous UK forestry industry. Forestry and Land Scotland are about to begin a national trial of MySafety to ensure work will continue safely on harvesting sites operating to fulfil the country's essential need for pallets, tissue and biomass.

The proposed project will extend MySafety's current capability with data handling innovations to:

* improve the accuracy of GPS positioning (N.B. point GPS readings from standard mobile devices are only regarded as accurate to within 1 to 7 metres: by using smarts significant improvements are possible).
* identify where workers routes have intersected and there have been incursions in their recommended 2 metre personal safety. If one of those people subsequently have to isolate, potentially infectious incursions with that worker can be identified and other workers also be advised to isolate.

Managers and their teams will use the portal and app (available on Apple and Android platforms) to ensure team members who have had no potential contact with an infected colleague may continue to work safely.

While it will be trialled first in Forestry, the solution is equally relevant for many other site-based industries, transport and even volunteering teams helping their local communities.

The project duration will be three months. After the smarts for GPS enhancement and the predictives have been established and incorporated in a version of the existing MySafety app, a series of controlled, proof of concept trials will be run. Once those trials have been concluded the functionality will be released to all existing MySafety users. It will also then be promoted to other potential groups of users and a series of introductory trials organised for those sectors.

The Extension for Impact will enable the Launch to be supported by fuller field testing and an improved manager interface, and accelerate the Go to Market process. The key deliverables will be:
• Enhancement of managerial access to tracking data which improves interrogation capabilities
• Further extensive trials in initial niche (UK Forestry) and trials in two additional niches, Overseas Forestry and
NHS Estates
• Creation of case-study marketing collateral
• Increased dissemination and communications, including registering a Trademark to protect the project’s IP